Understanding and modelling the potential impacts of alternate land-use practices: CO2 sequestration and pollutant immobilisation in derelict and cont

This Project aims to trial new ways of regenerating derelict and polluted land through technology that mineralises greenhouse gases and traps organic pollutants into building materials for the future, as well as returning these sites for community use and ecologically functional places.

Large efforts by Scottish Government have gone into identifying, categorising and characterising vacant and derelict land across Scotland and have led to large datasets becoming available for use by researchers. The focus of this PhD project is to develop a novel method for the immobilisation and stabilisation/solidification of heavy metal-contaminated soils and waste materials in vacant and derelict land sites via carbonation.